Flourishzone Productivity Improvement Platform

Flourishzone is investigating the feasibility of using artificial intelligence to help both people and organisations improve their productivity.
To date it has blended the science of flourishing and performance know-how into an interactive coaching app containing a vast array of scientifically-validated factors, personalised learning and real world skills building.
It is now working with Bath University’s Human-Computer Interaction team and the Hartree Centre, experts in high performance computing, big data and cognitive technologies.
The aim of the programme is to establish a scalable platform that pro-actively provides users with personalised insight and appropriate resources from a vast array of experts.